Diet and gene interactions that influence cellular energy metabolism

Diet and gene interactions are emerging as key in determining the role of certain diets in maintaining health and reducing the risk of developing disease. Such diets include those that are rich in cruciferous vegetables, including broccoli, which have been associated with a reduction in risk of developing chronic diseases, such as cardiovascular disease and certain cancers. We have recently identified an important gene that interacts with broccoli-rich diets to change the metabolic profiles in plasma of healthy volunteers. This has implications for understanding the beneficial effects of diets in preventing chronic diseases and together with other genetic polymorphisms could explain some of the heterogeneity seen in response to diet. This project will use the latest genome editing tools to engineer novel cell lines with diverse genotypes and will use them to comprehensively study their role in energy and lipid metabolism. There will be opportunities to study the effect of the environment on central metabolism and also undertake detailed mechanistic studies on the metabolic effects of selected dietary phytochemicals. The student will benefit from working as part of a vibrant research team on food and health with strong interactions across the Norwich Research Park.